Insurdio - The Ultimate Companion Device for Songwriters

Insurdio is an on-premise automatic loop recording device for musical instruments. Activated by playing the instrument, Insurdio records continuously on hour-long loops, allowing the user to save the previous recording in various increments, ensuring that their best moments are preserved and available for immediate studio-quality audio playback through Insurdio's powerful mini-speaker. Designed with the user in mind, Insurdio is on-premise, easy to install, practical to use, and ergonomic and subtle in design.